Deep learning methods for in-situ multi-modal X-ray imaging for sustainable metal manufacturing processes

X-ray imaging is a powerful technique to investigate the manufacturing and in-service behaviour of materials by capturing the dynamic evolution of microstructure and defects. It has become an indispensable tool for material scientists and has been pivotal for recent scientific and technological progress in many fields such as metal processing, additive manufacturing and energy materials to name a few. However, experimental data is hard-won and analysis of the complex and huge datasets is difficult and extremely time consuming (months or even years), with valuable insights and possibilities for quantified analysis missed.

The project will capitalise on recent developments in self-supervised training methods to overcome the need of large-scale datasets and develop AI models for multimodal X-ray imaging. Deep learning models will be trained directly from the data without human supplied annotations, and then adapted to new tasks with a relatively small number of human supplied labels for training. The newly created models will be applied to the study of metal solidification and the extraction of information in real-time during in-situ experiments. Applying AI to X-ray imaging has so far mainly focused on speeding up cumbersome human operations on unimodal tomographic data, such as volume reconstruction and segmentation, and radiograph post-acquisition analysis. Little work has been carried out on multi-modal deep learning, which therefore is a novel application. The targeted scientific challenges will be green metal manufacturing. In this area progress is inhibited by the lack of tools capable of unravelling the complexity of the dynamic interactions between the many fundamental phenomena taking place during manufacturing processes and real-world applications. The overall project objectives are:
- Develop deep learning model to accelerate the analysis of very large datasets of X-ray imaging sequences of the solidification of aluminium alloys and steel;
- Implement the developed model into detectors for on-the-fly analysis of the data.

This project falls within the EPSRC 'image and vision computing', 'Manufacturing technologies', and 'Materials Engineering - metals and alloys' research areas.